An innovative software platform using AI that could reduce manufacturers’ material, energy and packaging wastage by over 60% per year

Metis Labs Limited (Metis) is a UK manufacturing automation SME with a core project team of Alex Appelbe (project/commercial lead), Patricio Benavides (PLC architect) and Mikhail Beck (senior AI/data science engineer). Metis is solving a significant unmet need with its easy-to-configure advanced process control software platform designed to serve the manufacturing sector. Using AI, it will learn the variability of consumer products and significantly reduce filling waste. Every high-speed filling line will have increased energy and raw material efficiency and reduced packaging waste. Ultimately, this will save manufacturers costs while helping achieve their net-zero commitments.